LhARA-ITRF project - RHUL bridging

This grant is a bridging period that follows the grant "LhARA-ITRF project - The Laser-hybrid Accelerator for Radiobiological Applications" ST/X005666/1 held at Royal Holloway, University of London, as part of the collaborative LhARA-ITRF project.
LhARA, the Laser-hybrid Accelerator for Radiobiological Applications, is a proposed radiobiology research facility that aspires to answer fundamental questions about the nature of the interaction of high energy particles with biological tissue. The facility will employ a state-of-the-art particle accelerator that offers a high degree of flexibility in its beam delivery capabilities. LhARA will exploit new technologies to accelerate beams to clinically relevant energies including a Fixed Field Accelerator (FFA). Following LhARA’s preliminary activity phase, the LhARA collaboration are now engaging in significant studies towards a full conceptual design of the FFA section of the facility. In this project, the LhARA FFA will be modelled in simulation codes to understand and improve its performance in conjunction with the collaboration.